iMedReporter

"IGNITE DATA is an exciting, fast-growing company that uses data and technology to streamline key stages of the clinical research process, specifically with an innovative set of patient recruitment and Real-World Evidence products & services that are designed to provide better access to the right patients and data.

In this Innovate UK funded project, IGNITE DATA, alongside its project partner Clevedon Medical, will develop an innovative digital-health solution called ""iMedReporter""."